Using aviation based reclaimed carbon fibres for BMC.

The objective of the project is to research and develop a range of composite materials (known as bulk moulding compounds) using recycled carbon fibres reclaimed from end-of-life (EOL) aircraft and aerospace production waste. The material will be suitable for large scale volume production of lightweight automotive components, using material that is currently sent to landfill or burned. This approach will reduce the environmental impact of the vehicle through reduced energy usage in manufacturing when compared to the production of virgin carbon fibres. All the consortium members are UK based but the output has large scale export potential and job creation possibilities. GKN can supply aviation waste CFRP and process the developed material giving a circular supply chain. FTI Group will develop the BMC materials and TTUK supply the reclaimed fibres.